University of Lincoln Core Equipment 2020

The University of Lincoln aims to strengthen and widen the activities undertaken by its two science-based research centres: namely the Lincoln Centre for Autonomous Systems Research (L-CAS) and the Medical Instrumentation Centre (MIC). Both centres have national and international reputations in their respective fields.

L-CAS is closely integrated with the Lincoln Institute for Agri-Food Technology (LIAT): a specialist research institute that aims to support and enhance productivity, efficiency and sustainability in food and farming; and our National Centre for Food Manufacturing with its strong food and related technology sector links and close academic partnership. The investment will provide novel facility namely the establishment of a state-of-the-art laboratory space with sensor suites, robots, motion tracking infrastructure, and computing facilities, supporting world-leading research at the intersection of AI, Machine Learning, Computer Vision, Robotics and application domains including Agri-Food and Healthcare.

MIC is at the forefront of advanced diagnostic medical imaging systems having demonstrated the world's first solid-state proton CT system to enhance the treatment of cancer using Proton Beam Therapy. Investment in high test and measurement instruments will allow this international team to further the new medical imaging modality, namely charged-particle imaging.